Risk Technology - Advancing Crash Detection

With a potential of over 1million vehicles fitted with telematics devices in the near future, Risk Technology a leader in this field, wishes to publish some of the data gathered to enhance road safety. The open data will show on road maps where accidents have occurred and also where driver performance has been at high risk. The project will utilise the service of a mathematics expert in the analysis of the telematics data.